Manchester Metropolitan University and Initial Packaging Solutions Limited

To transform the existing production-driven business model to create a market-driven business creating access to currently untapped markets through sector leading digital marketing.